The Structure of the Universe: Cosmology, Exoplanets and Lattice QCD - supplementary grant

The proposal will advance the ambitious goals set out in the STFC Consolidated Grant, entitled Unveiling the Structure of the Universe. In particular, it will advance the study of processes in the solar atmosphere, it will provide new tests of modified gravity, it will advance the application of new statistical tools to galaxy surveys, and it will support the computing and programming support for the simulation and modelling on which the whole grant depends.

Potential impact
This grant will further world-leading work in cosmology, relativity and astrophysics which has a wide impact in the research community and beyond to the public. Both the work of John Barrow and Helen Mason is being supported through the grant, both of whom have a substantial role in outreach through the Millennium Mathematics Project and the Suntrek initiative, respectively.